Cathodes, Anodes, and Solid-state Electrolytes for Lithium Ion Batteries (CASE LIBs)

"Solid state batteries have the potential to realise significant improvements in energy density (dense material layers) and cycle life (no solvent decomposition) while enabling faster charging and offer improved safety (no flammable solvents). Whilst numerous automotive manufacturers are known to be researching solid state batteries, thus far the technology remains at low technology readiness level and is considered to be several years from commercialisation. This is in part due to handling, processing, and scaled production of the electrolyte materials, as well as ensuring suitable interaction at the electrolyte/active material interface to mitigate persistent issues such as high impedance and mechanical fatigue.

This project aims to address these industrial and fundamental challenges by bringing together three leading organisations that are at the forefront of battery materials and ceramic processing innovation. Johnson Matthey (one of UKs largest battery companies and a leading global cathode material manufacturer) Talga Technologies (a SME with extensive experience in graphene production and R&D), University of Sheffield (ceramics group with advanced ceramics processing capability)."